CGR CRM Project

ERP Systems Development with production management, stock control, import / export materials tracking and documentation facilities, to handle all aspects of company operations for manufacture and application, including trials, of advanced floor and surface coatings for industrial, commercial and public spaces in the UK, European and Asian markets.